The University of Huddersfield and Paxman Coolers Limited KTP 21_22 R2

To progress current medical cooling system technologies through the design and development of portable, comfortable and sustainable products which help prevent Chemotherapy-induced peripheral neuropathy. To deliver a comfortable cooling and compression therapy.